Shifting Landscapes: Mapping the Intellectual Writing Traditions of Islamic Southeast Asia

Using Arabic manuscripts from South East Asia digitised by the British Library's Endangered Archives Project to investigate processes of Arabic language learning in the region.